Warwick STFC Innovation Partnership Scheme Fellow

The Fellow will work closely with the three STFC-funded research groups of the Warwick Physics Department to identify and develop the many existing and future opportunities for innovation and commercialisation. This work will provide a timely continuation of the momentum that has been built up following the successful STFC IAA funded early career researcher capability programme of three years ago and subsequent proof-of-concept funding.

The Fellow will be a skilled and experienced KEC professional, who is able to work effectively with academics in STFC-funded groups to foster and encourage an innovative mind-set, and to enhance communication of ideas both within and between the groups, while bringing a market perspective through engagement with industry and commercial organisations.

The Fellow will facilitate the development of STFC researchers in commercialisation using techniques and material Warwick has developed and followed in its part of the successful pilot scheme Innovation to Commercialisation of University Research (ICURe) as a means to identify opportunities in technologies, skills and knowledge, and provide the necessary support for routes to commercialisation. There is clear evidence that much can be achieved to enable the conversion of opportunities into Impact and that this is the time for such an initiative.